CCS V2x

The "CCS V2x" project is led by experts in electric vehicle supply equipment ("EVSE") innovation, Indra Renewable Technologies ("Indra"). Indra are a high growth, Malvern based company operating across EV battery and powertrain and smart energy products.

The Combined Charging System (CCS) has emerged as the dominant EV Charging standard within Europe. This project builds on existing technology developed under an innovate UK backed 300-400 unit V2G trial using the competing CHAdeMO standard where Indra has successfully designed and manufactured certified hardware and is already commercially exploiting the project. The project will further develop and prototype a variation of the existing hardware using the Combined Charging System ("CCS") standard extending V2G and V2H capabilities to vehicles equipped with CCS inlets.

Indra aim to commercialise CCS-V2G within 6 months of project end (2021), Indra will target cumulative sales of ~20,000 units within 5 years (2026) - which will unlock ~£70 million worth of revenues across and contribute sizeable carbon savings.